Quantitative observational methods for evaluating the impact of organisational factors on use and outcome of health care

In the last few years there have been many changes in the way that critical care is provided in the UK. This has included substantial investment to increase the number of intensive and high dependency beds. The proposed research will use the example of these changes to examine the relationship between how health care is organised, who gets health care and the outcomes of health care. With respect to critical care, the research aims to identify organisational factors that are associated with better outcomes for patients. More generally, the research aims to improve the design of studies that look at the impact of organisational factors in other parts of the health service.

Technical abstract
Aims
The research will develop and apply methods for examining the relationship between how health care is organised and its impact on who receives care and the outcomes of care.
Relevance
The relationship between the organisation of care and the quality of care (for example, fair access and better outcomes) is increasingly recognised as a research priority. Methods for evaluating the impact of specific organisational interventions are relatively well developed. However, the way that health care is organised is complex and far less attention has been paid to developing and applying methods that evaluate the relationship between multiple factors (that can vary over time and between organisations) and their impact on use and outcome.
Scientific objectives
The objectives are to:
(i) review systematically studies that evaluate the relationship between organisational factors and the use and/or outcome of health care;
(ii) evaluate the relationship between organisational factors and the use and outcome of health care using the example of recent changes to the provision of critical care in England;
(iii) model the impact of different approaches to the collection and analysis of organisational data;
(iv) develop guidance on the design, analysis and interpretation of studies that seek to evaluate the relationship between organisational factors, use and outcome in health services.
Design and methodology
Organisational data on critical care provision (intensive and high dependency care) in England since 1998 will be collected and/or derived from various sources (the Intensive Care National Audit & Research Centre‘s (ICNARC) Case Mix Programme and other recent/current research, Modernisation Agency, Audit Commission, Department of Health, etc). After initial exploratory analysis, a conceptual model of the relationship between organisational factors, use and outcome will be developed. Individual patient-level data on use and outcomes will then be analysed using multilevel modelling and other advanced statistical methods to allow for the complex nature of the organisational data. The methodological issues from the review and analysis will be drawn together to produce guidance for future evaluations.
Collaborations
The research will involve extensive collaboration with ICNARC and additional collaboration with other researchers at LSHTM and the Saïd Business School, University of Oxford.
Scientific opportunities
Given the limited scope and resources for conducting cluster-randomised trials in secondary care, better approaches to the use of methods for analysing observational data are needed to help identify key interventions. This will provide the best available evidence on organisational factors that are not amenable to experimental evaluation.